Assembly of eukaryotic axonemes

The flagellum of trypanosome pathogens is a whip-like appendage responsible for their cellular motility and their ability to infect human and livestock hosts. Flagella harbour a subdomain called the transition zone (TZ). This microscopic junction connects the basal body, a stack of nine microtubule triplets, to the elongated axoneme, the flagellar shaft driving parasite movement. Understanding the molecular choreography within the TZ holds immense potential for combating trypanosome infections and illuminating fundamental processes occurring in many living systems, including humans.

Our focus rests on Transition Zone Proteins (TZPs), key drivers of flagellar axoneme assembly. We propose that these largely uncharacterized proteins meticulously guide the transport of building blocks via the intraflagellar transport (IFT) system, a cellular highway shuttling materials between the cell body and the growing flagellum.

To elucidate the precise roles of TZPs, we will employ several advanced techniques. Expansion microscopy will "inflate" the TZ landscape, allowing us to pinpoint the nanoscale locations of individual TZPs with unprecedented accuracy, creating a detailed map of their spatial relationships within the complex TZ architecture. Next, we will conduct functional analyses by silencing specific TZPs. This will disrupt the axoneme construction process, akin to removing key workers from a construction site. We will then observe axoneme assembly processes using expansion techniques and time-lapse fluorescent microscopy. Additionally, we will utilise electron tomography to obtain 3D models of the TZ at high resolution, revealing potential defects in its structure that stop axoneme assembly. Beyond their individual roles, TZPs likely interact with each other to coordinate flagellar assembly. To unravel this protein network, we will develop a powerful technique to capture transient interactions and interacting interfaces between proteins. By analysing these interactions, we aim to understand the communication networks that govern flagellar assembly.

Deciphering the axoneme construction process and the role of TZPs could lead to numerous breakthrough applications:

Novel Antiparasitic Strategies: Identifying the specific functions of TZPs could offer new targets for antiparasitic drugs, potentially leading to more effective treatments for human and livestock diseases affecting large parts of Africa.
Ciliopathy Insights: The trypanosome TZ shares striking similarities with human TZs, structures recognised as "hotspots" for a group of genetic disorders known as ciliopathies. Understanding the TZ may provide valuable insights into these complex diseases, paving the way for improved diagnoses and treatment options.
Cellular Architectonic Precision: This research deepens our understanding of fundamental cellular assembly mechanisms, with potential implications for diverse fields ranging from medicine to nanotechnology.
Our exploration of the trypanosome flagellar TZ transcends parasite control; it delves into the universal language of cellular construction. By deciphering the complexities of TZP function, we aim to unlock a treasure trove of knowledge that will help us understand a fundamental molecular process that has broad relevance